Extending the Lifespan of Renewable Energy Assets

This project is designed to extend the life of Renewable Energy Assets

Within the Renewable Energy sector there is a wide problem of inefficient operations of renewable energy asset as operators do not know exactly when maintenance or action (as a result of defects) is required. Existing processes rely on agreed maintenance routines at pre-agreed intervals, but this doesn't consider the actual condition of the system or component that is being maintained.

This project will address that shortfall. The main areas of focus is to increase the output from renewable assets through extending their in use life.